An Innovative Video Production Application Featuring Image Recognition, Sentiment Analysis and Real-time Guidance Supporting Users in Making Professional Video While Saving Time and Money

Noah Media Ltd (Noah) is bringing an AI application to the market that will make video creation for small businesses and self-employed professionals' scalable and cost effective. With the COVID pandemic and the rise of the "passion economy", millions of users around the world are creating a demand for innovation in video content creation.

Noah's application uses machine learning to provide user-tailored real-time guidance for the assembly of videos. This will result in significant time and money savings businesses and professionals compared to having to invest resources in hiring outside services. A UK-based rapidly growing SME, Noah is forecasting year-5 post-project revenues of £61M and has a core team of Stephanie Demetriou, Philip Werner and Oleg Lenive**.**

The COVID-19 pandemic has accelerated the need to offer video services- which is time intensive and expensive. Noah provides individuals and small businesses the tools and technology to make video in a scalable and cost effective way- allowing them to be compete with larger businesses with big budgets.